Project Illuminate - Connecting Space and Ground Optical Communication Networks for Massive Data Throughput

The convergence of terrestrial and non-terrestrial networks represents a major market opportunity which the UK is well-placed to take advantage of. Non-terrestrial networks have the potential to add capacity and redundancy into terrestrial networks, unlocking additional revenue streams. Industry bodies like 3GPP are calling for the integration of terrestrial and non-terrestrial networks in their future architectures. However, this convergence of networks will require the creation of higher capacity links between terrestrial and non-terrestrial networks.

Project Illuminate will develop bidirectional telecommunications capability for Archangel Lightworks' TERRA-M Optical Ground Station (OGS) to demonstrate high-volume, optical backhaul links between terrestrial and non-terrestrial network nodes.

Founded in 2017, Archangel Lightworks is an Oxford-based technology company which is developing the TERRA-M Optical Ground Station and other deployable laser communications products. Archangel Lightworks has developed its technology with support from multiple partners including the UK Space Agency, the European Space Agency, InnovateUK, the UK Ministry of Defence, Catalyst Campus, Harwell Campus, the Starburst Accelerator, and many others.